Systems Pharmacology Models of Druggable Pharmaceutical Targets and Disease Mechanisms

Technical abstract
One of the major challenges of drug discovery and development is to determine the efficiency of a potential new drug. Demonstrating efficiency goes beyond the development of a potent molecule, with high affinity for a particular biological target, it also implies a good understanding of the biological context of that target, how it relates to a particular disease, and the mechanism of action (MoA) of the drug. In this context, the availability of relevant Systems Pharmacology models can have a significant impact in the discovery of new drugs. Currently the most comprehensive repository of Systems Biology models in machine readable language is BioModels Database, curated and maintained in EMBL-EBI. In spite of its extensive collection, BioModels Db only covers a small fraction of the Systems Pharmacology models existing in the literature. In addition, no analysis has been performed about how the latter map to druggable targets and/or disease mechanisms.